AccelerateZ - Transient response solutions for zero emissions ICE applications

Cummins is driving innovation in hydrogen engine technology to support the transition for zero-emission off-highway vehicles. This project focuses on enhancing efficiency, improving transient response, and reducing NOx emissions further in hydrogen internal combustion engines (H2-ICE) through improved air-handling systems. Successfully enhancing performance with advanced turbocharging solutions such as Electric Turbo (E-Turbo) and associated turbine-wheel developments, alongside other novel boosting solutions, will address the transient performance challenges and continue to reduce NOx emissions for H2-ICE within off-highway vehicles. These improvements will support wider adoption of hydrogen engines as a viable alternative to non-renewable fuels, contributing to global CO2 reduction while enabling cost-effective decarbonisation for heavy-duty applications.